Integrated Waste Heat Driven CHP-Moist Airflow / Energy Storage System

The Climate Change Act 2008 commits UK to reducing emissions by at least 80% in 2050 from 1990 levels. Industrial processes require large quantities of thermal energy, much of which is eventually exhausted to the environment. Waste heat recovery has attracted great interest in past 30 years. The proposed project aims to develop a low-grade waste heat driven CHP-ORC system integrated with a unique heat transfer MAS system and thermochemical energy storage, suitable for heating, electricity generation and excess waste heat storage. The development will involve the use of off the shelf components such as a modified scroll compressor, brazed plate heat exchangers, pumps and small ducts, significantly reducing the capital cost of the system. Development of system will begin with thermodynamic modelling of the system design, and progress to implement a scaled prototype. Monitoring and cost/value analysis will be conducted based on real performance, in order to determine its commercial viability. The project will benefit the UK in terms of advancing technology, economic opportunities and positive environmental impact.